Robotic end-effector system for fully flush fasteners

Kwikbolt's objective is to design, develop and prototype a bespoke demonstrator end-effector and robotic system to be used to install and remove fully flush temporary fasteners, required in the production line manufacturing process of aerospace components.

The deliverables will include a prototyped end effector that interfaces with an industry standard robot arm to install and remove a range of flush automated fasteners, providing precise high tolerance hole location (X&Y) and high load clamping (Z). Incorporating a vision system that calibrates robot system in 3D space ensuring the correct fastener is installed in the correct hole accurately, for a given assembly.